Systematic characterisation of epigenomes and transcriptomes during early mouse development

Technical abstract
Work in this Theme provides an unprecedented opportunity for this grouping of PIs and for the national and international scientific community to establish reference epigenomes for the key stages of epigenetic reprogramming and programming in germ cells, preimplantation embryos, and lineage commitment in early postimplantation embryos. This resource together with the development of an integrated epigenomics database will underpin the biological exploration of epigenetic reprogramming mechanisms, the unravelling of signalling principles that pattern the epigenome during development and ageing, and the understanding of how non-coding RNAs regulate the epigenome. This resource will become available to the national and international community through established high quality links (eg EU Network of Excellence, IHEC) and will be of great value not only for the epigenetics community, but also for developmental biologists, geneticists, reproductive and evolutionary biologists, stem cell researchers, and those working on the biology of ageing